Biomes of Brasil - resilience, recovery, and diversity: "BIO-RED"

Potential impact
Who will benefit from this research, and how will they benefit?

The national and regional governments of tropical nations within forest and savanna biomes will benefit from greater information relating to the resistance and resilience of these ecosystems to climate change, land-use change and other forms of disturbance. In addition, this information will help them to receive payments for ecosystem services, such as REDD+, opening up new income streams. PES schemes such as REDD+ are most likely to support rural people, who are often some of the poorest members of society in developing countries.

Brazilian federal research agencies such as INPE and EMBRAPA are responsible for monitoring changes in forest cover and ecosystem services. WP4 and WP5 will provide results relevant to the monitoring of Brazilian ecosystems.

The Brazilian federal government, including the ministry of the environment (MMA) and science and technology (MCT), will benefit from WP5, which will help guide appropriate restoration and conservation policies in Brazil, and will assist Brazil if the federal government decides to engage in REDD+.

Developed nations interested in climate change mitigation. Relevant EU counties such as Norway, Germany, the UK and France, whose national governments and other institutions have contributed $1,900M, $783M, $645M and $445M to REDD+ schemes in developing countries. BIO-RED will help these countries invest in lower-risk and cost-effective REDD+ projects that maximise biodiversity and livelihoods co-benefits.

Other key beneficiaries are

* International non-governmental organisations developing strategies to conserve and restore biodiversity, reduce climate change and aid sustainable development (e.g. World Wildlife Fund - WWF, The Nature Conservation - TNC, Conservation International - CI, International Union of Conservation of Nature - IUCN).

* The United Nations, most notably by producing outputs relevant for the Environment Programme (UNEP, and especially the World Conservation Monitoring Centre, WCMC), Intergovernmental Platform on Biodiversity and Ecosystem Services (IPBES) and the Food and Agriculture Organization.

* The World Bank, via the Global Agricultural Research Partnership (CGIAR), which includes the Center for International Forestry Research (CIFOR).

* National NGOs in Brazil (e.g. IIS - International Institute for Sustainability in Rio de Janiero), and those that focus on conservation issues in individual biomes (e.g. SOS Mata Atlantica).

BIO-RED will help all these international and national governmental and non-governmental organisations to develop REDD+ projects that maximise carbon assimilation as well as biodiversity and livelihoods co-benefits. Improvements to monitoring will assist them in tracking changes in ecosystem health and extent. Information on species responses to extreme events, such as heat, drought and fire, will help them predict the future of tropical biomes under different scenarios of climate and land-use change. This in turn provides a powerful tool to exert pressure on governments to adapt and change their policies.

Finally, (1) several Brazilian students involved in BIO-RED will gain training from leading UK scientists, including many transferable skills relating to data management, data analysis and scientific writing, and (2) the Brazilian biome environmental science base will be further strengthened by the development of two new Young Investigators in country, each establishing their own new research team in leading research institutions and each working across the three largest Brazilian biomes.